Exploring the Determinants of the Gender Pay Gap in UK Companies

This project aims to explore secondary data created from recent UK legislation which requires organisations to publish their Gender Pay Gap (GPG) to understand the determinants of the UK GPG among companies. It will build on international literature relating to the GPG and apply well-established econometric methods for panel data.